SmartFix - A fully automated 6-degree-of-freedom measuring fixator for optimised control of bone healing

This applied research study provides an opportunity to develop the world’s first intelligent orthopedic External Fixator (Ex Fix) suitable for mass production using enabling technology, which addresses a pressing healthcare need in terms of improved patient outcomes through promoting the growth of stronger bone tissue, & reduced healthcare costs by decreasing treatment time. It also targets both key technical & economic barriers for both S&N & SMD potentially reducing the cost of implementation, while increasing the realizable potential of the technology. Although the project is aligned with more than one technology priority area, it predominantly involves the use of advanced wireless sensor/actuator technology, & computer aided solution (CAS) software for improved control of limb distraction, & monitoring & diagnosis of fracture healing through development of an automated External Fixator (Taylor Spatial Frame). The vertically integrated collaboration between S&N, SMD & UCL, are requesting £259k to support an 18 month study using 4.5FTE’s resources to address the key technical, and economic challenges. The platform technology is applicable in other industry sectors given its high level of innovation, however, the partners will initially focus on commercializing SmartFix through S&N sales channels given its anticipated value & impact in the marketplace. Collaboration with an SME will create supply chains & ensure exploitation of the platform sensor technology in a range of markets, which extends to custom sensor solutions, e.g. wireless thin film strain gauges for a variety of products.